"Extreme heat governance in India: a comparative analysis of why some subnational governments do better than others"

Much of the earth will suffer from extreme heat due to climate change in the coming decades.
This will inevitably lead to deaths and decreased economic productivity. This is an acute
problem for countries in the Global South, which are at once hotter and have lower levels of
state capacity to deal with the consequences. Driven by this grim outlook, countries and
subnational governments across the world are developing and implementing ambitious heat
action plans. But they are hard to implement: these plans require intense cross-departmental
coordination that breaks beyond usual patterns of working, a deeply localised understanding of
how heat interacts with society, and enough flexibility to allow for minute variation in
response, sometimes at the level of adjacent neighbourhoods. They therefore push the state to
levels of granularity and experimentation it is not built for or comfortable with. This project
aims to understand why some governments do better than others in designing and
implementing these crucial heat plans. Specifically, it aims to pinpoint the political and
historical conditions under which subnational governments in India build machinery capable of
dexterous, hyper-local actions to deliver heat resilience. Findings could help governments
across the world structure their heat governance institutions better, thereby saving lives and
preserving economic vitality.